FIREDANSE: Federated Infrastructure for digital pathology Reporting and Expert Data Annotation in a Secure Environment

FIREDANSE will provide access to data from two of the UK’s leading cancer research institutions, the Royal Marsden NHS Foundation Trust and Imperial College Healthcare NHS Trust, using state-of-the-art technologies developed in Phase 1 of the DARE UK programme, demonstrating the possibility of linking patient biopsy images with other rich NHS data sources. This will allow future researchers to train artificial intelligence algorithms to answer more complex medical questions, make faster and better diagnoses, and contribute to alleviating the enormous pressure on hospital pathology services.
Our cancer-patient grant co-leads have identified a strong need, from public and patients alike, for reassurance that any medical AI software has been thoroughly tested by hospital consultants, both during development and prior to roll-out in the clinic. There is huge concern about the possibility of AI “hallucinating” results, so patients want proper monitoring by human experts embedded in clinical AI programmes. However, there is a critical shortage worldwide of personnel with the qualifications needed to perform this essential role. A 2018 census conducted by the Royal College of Pathologists revealed that 97% of pathology departments were understaffed, with 78% having vacant consultant posts.
We will adapt a highly successful app that we have previously created, running from a web browser on a consultant’s desktop, such that it will seamlessly and securely access deidentified pathology images and associated (synthetic) clinical data from both the Royal Marsden and Imperial College. The app will guide users through the process of entering their expert reviews, quickly gathering the information needed to train algorithms. This will make clinical studies spanning multiple hospitals work better or, when used for quality assurance of algorithms already in use, show whether the AI got it right or wrong.
Prior to the DARE UK initiative, it was extremely challenging to guarantee the level of security and patient privacy required to link these data. To address well founded concerns that the public has about the way medical data could be misused, government policy mandates that most researchers will in future access data in ways like the ones being trialled in this project.
FIREDANSE will engage members of the public by asking them about their top concerns, familiarising them with the subject area and language used, and facilitating discussions with AI scientists. We aim to promote a better understanding of both the ethics and practicalities of introducing AI into healthcare. Without “blinding participants with science”, we will strive to convey the complexities inherent in federating trusted research environments, whilst at the same time providing reassurance that the highest governance and technical standards are being adopted.
An immediate test of the effectiveness of the materials we develop will come when, as part of the project, we use them to explain the privacy implications of the new architecture to information governance professionals (who are not IT specialists) at the partner organisations, and gain approval that the limited test service we will build is suitable for widespread use. This process will be strongly PPIE led/supervised, in indicated in WP1.
In essence, the ethos of this project is captured by FIREDANSE or Balinese fire dance (https://youtu.be/fZc_RGX6TFA?feature=shared&t=234), which evokes the analogous interplays of data transiting between TREs and same high standards of performance that the project team will achieve to execute “safely” all the data movements needed for TRE federation.